Representation Learning for Continual Task Performance

A hallmark of human cognition is the ability to learn and execute multiple tasks in succession ("continual" learning). Psychologists and Neuroscientists have investigated how executive functions control switching between tasks. However, in these studies (1) subjects were usually provided with full instructions a priori and (2) stimuli were highly simplified. In contrast, in the real world, (1) visual information is high-dimensional, (2) optimal stimulus-response contingencies need
to be detected without instructions via trial and error and (3) the brain is challenged to represent task-sets in a way that avoids interference with future learning and enables flexible reuse of neural codes in similar environments. The neural basis of this continual learning, however, remains enigmatic. Notably, in Machine Learning, even state-of-the art algorithms fail to continuously acquire structured, protected and reusable representations of the world. The aim of the proposed
DPhil is to investigate the computational mechanisms and neural representations underlying continual learning via the following three experiments:
Experiment 1: Neural Correlates of Continual Task Learning.
I investigate if sequential in contrast to interleaved learning facilitates the emergence of multiple compressed representations of task-sets in human PFC that are protected against interference.
Experiment 2: Rule Transfer for Continual Task Performance.
How does the brain reuse abstract knowledge in novel situations that are partially related to previous experience?
Experiment 3: Unsupervised Structure Learning for Categorisation.
Does low-level sensory learning of the statistical structure of our environment serve as scaffold for later task learning?